Haptically Enabled Simulation to Train Non-Surigcal Cosmetic Treatments

Developing and evaluating a prototype haptically enabled computer simulator system for facial injection training, focussing on the procedures related to Botox injection and dermal fillers.